The University of Reading and Starlight Xpress Limited

To develop a new set of camera software commands which can be used for the creation of a new range of advanced and highly technical cameras that can be adapted for different markets based on the bespoke requirements of customers.